TRUST: Tracing Risk and Uncertainty in Security Technology

This research maps and analyses how new security technologies are developed in practice.

The research is inter-disciplinary and collaborative between social scientists and engineers. It studies the HANDHOLD project: an integrated portable Chemical, Biological, Radiological, Nuclear and Explosive (CBRNE) detection device intended for application, in the first instance, by security enforcers at national borders. HANDHOLD includes 9 partners (engineering companies, academics, and end-users) from 5 EU countries and addresses different national contexts, different institutional priorities and different cultural conceptions of security and S&T. Our research will assess how this complexity affects scientific practices and outcomes, particularly as it relates to the management of risk and uncertainty, and the potential for failure. It does so in relation to a technology addressing issues in the top tier of national security priorities.

The overall aim of this research is to contribute to cross-disciplinary and applied knowledge about the drivers of S&T development in relation to defence and security needs. This will inform wider concerns about how issues of science and security shape each other and will offer important lessons for technology development, implementation, and policy making, as well as for academic knowledge.

The objectives of this research will be realised in three ways: 1) discourse analysis of key documents, 2) ethnographic observation of scientists and engineers in action, 3) semi-structured interviews with key participants in different agencies.

This project seeks to make a strong input to the social science and political literature on how science and technology is developed from a defence and security perspective, as well as offering a crucial contribution to the understating of how UK defence and security could better harness possible opportunities in the future to counter potential threat as emerging from the development of security devices. There are three distinct communities outside of academia which this project will impact. They are: technology developers (both in public institutions and in the private sector); end-users in border security and regulation; and policy-makers.

In order to ensure this impact the project will hold two major workshops to disseminate and discuss our findings. The first will be held with HANDHOLD project partners, and external academic experts on border security and technology. The second is a final government and stakeholders workshop that will invite and engage participants from government, EU, and the security technology industry. This will disseminate and review the findings of the project and discuss and identify concrete ways forward based on the lessons learned.

These workshops will be supported by and contribute to the production of two key reports, that will also be publically accessible. A Partners' Report will target specifically the HANDHOLD consortium and will specify concrete recommendations regarding best practices for communication and negotiation in collaborative technology development in the defence and security sector. These lessons will also be applicable for future collaborations undertaken by partner institutions and industries. A Government and Stakeholders Report will reflect our research findings, with a specific focus on implications for policy development and the on-going management of government/industry relationships in the security technology sector.

A number of academic articles in leading international journals and briefing papers to partners, government and policy makers will also be produced, with an emphasis on co-authored collaboration and cross-disciplinary impact.

Potential impact
Audiences: There are three distinct primary communities which this project will impact beyond the academic community.

Technology Development: includes research centres, SMEs and laboratories in both the public (University and Government) and private (Industry) sectors. These individuals are the scientists and engineers tasked with the concrete development and production (including testing and assessment) of technologies.

End-users: who will potentially use the technology developed for the purposes of security (particularly, but not exclusively, border security), i.e. European customs agencies, border guards, FRONTEX, first responders, police, civil security and others who constitute 'front-line' services in security and risk management.

Policy makers: primarily government actors whose responsibility it is to identify (national) defence and security needs, define the parameters of risk management for security and technology development, govern the implementation of security technologies, and fund/invest in the development of the technology itself. Although our primary target policy-making audience is in the UK, the case study we are using is actively transnational and our research will be likewise. Hence, our findings will also be relevant to policy makers at the EU level and other European national policy making communities, including Ireland, Portugal, Estonia and Germany.

How Audiences Will Benefit: This research will impact all three audiences in two distinct, but significant, ways:

1) Collaboration Enhancement Strategies:
Collaboration Enhancement is implicated in the organisational practices in industry and government, but most significantly in the mediations between the two sectors. Concrete recommendations for communications strategies to strengthen and develop stronger collaborations have the potential to lead to change organisational culture in technology development practices. Technology Developers will benefit here from enhanced ability to not only collaborate across different sectors within development, pursuing large scale, multi-platform and multi-application technologies through consortiums (as in HANDHOLD). For active research partners, this will be particularly beneficial as work HANDHOLD continues, but also in their future collaboration with other partners. End-users will benefit here from strategies that enable deeper collaboration in the process of development, enhancing effective feedback and input mechanisms. Policy makers will benefit from enhanced ability to manage complex collaboration across multiple sectors in an environment of high uncertainty, as is the case in defence and security. For all audiences, greater ability to collaborate will enhance research capacity, and their knowledge and skills in collaborative research and development.

2) Integration of Risk Management in Policy:
The second impact is also implicated in the organisational practices with a greater focus on policy development and on managing the policy progress as affected by integration with S&T. Strategies for more deeply integrating a complex understanding of risk, and also of de-risking strategies, that account for the uncertainties inherent not only in the defence and security sector, but also in the process of technology development itself, will enhance the ability of policy makers to effectively account for failure, to capitalize on opportunities arising from the creative process, and to ensure that public investment is capitalised. Technology Developers will benefit here from greater understanding at the policy level of the processes and practices of technology development, and deeper integration of these dynamics into the policy process. End-users will benefit from enhanced partnerships between policy makers and technology developers and from more effective development processes.